Augmentation of Future Quantum Key Distribution Networks with CubeSat Systems

CubeSats (< 10 kg nanosatellites, with dimensions 10-40 cm) offer an accepted cost-effective and rapidly deployed opportunity to provide both proof-of-concept to a wider market and for technology raising. They are also now part of the final service delivery in some markets disrupting the status quo; for example, in Earth Observation where CubeSats support the delivery of monthly < 5 m resolution imagery of global landmass. This feasibility study seeks to determine the extent to which the momentum and agility of the CubeSat marketplace and the progress made in overall performance can be applied and aligned to capitalise on the emergence of space-based Quantum Key Distribution (QKD). QKD offers a highly secure method for encryption key distribution critical to modern data systems security from financial transactions through the internet to military communications. In looking across technology demonstration through to service delivery opportunities for CubeSats, key concerns over mission assurance and quality of service achieveable will need to be addressed. As such, the work will bring together business needs and capabilities across stakeholders from telecoms providers, investors, mission architects and quantum technologists.